A New Paradigm for Light-Driven Rotary Molecular Motors

Nature has a wealth of macromolecular systems that display controlled motion of their submolecular parts. Chemists have long sought to mimic such controlled molecular-level motion and the potential applications of nanoscale machines is vast. Current examples of rotors in the literature are limited to photochemically active double bond rotors and chemically fuelled single bond rotors. This project seeks to work on a fundamentally different type of light driven rotary molecular motor in which rotation occurs around a photochemically inactive carbon-carbon single bond.

Previous work in the Collins group has developed a first-generation design of a single-bond motor, but photoswitching has not yet been demonstrated. The aim of this project is first to investigate this motor using computational photochemistry to understand its photoabsorption and excited-state dynamics (Curchod group). The insight gained from the calculations will then be used to improve the design of the light-driven rotary molecular motor and proceed with its synthesis (Collins group). Upon completion of the synthesis, the photoswitching of the motor will be studied by using ultrafast laser spectroscopy (Oliver group).